No Art on a Dead Planet: An Analysis of the Visual and Performance Strategies of Environmental Protest Groups in the Midlands

This proposed research will produce the first sustained analysis of the visual and performance strategies
of contemporary environmental protest groups in the Midlands. It will examine the way in which cultural
strategies of protest in this region negotiate both global and local contexts, in particular local histories of
protest and uprising. Ultimately, I ask how regional specificity changes our understanding of the stakes
and strategies of environmental protest culture in the UK and more broadly across the Global north.
A focus on environmental protest is especially timely with the rise of movements such as Extinction
Rebellion (XR). XR consists of 130 groups across the UK (more than 1142 groups globally) with 30 groups
in the Midlands, all run by local people. My analysis of XR's activities will thus take into account both
local and global contexts, to explore how these two different geographical contexts are negotiated, and
how protest engages with memory, public space and regional identities. In doing so, I will bring to bear
theories of regionalism and transnationalism on environmental protest cultural history. I will explore how
contemporary strategies might reference or harness those of previous generations in a region with rich
protest history that is broadly underrepresented in environmental protest research, which tends to focus
reductively on capital cities.
My research will address the following questions; What are the visual strategies used by environmental
groups, and how important are they in their overall strategy? To what extent do Midlands protest groups
engage, reflect, or contend with local histories of protest? How do and how have local protest groups
negotiated the visual rhetoric of global protest movements? What are the limitations of global protest
strategies? This research will provide a fuller understanding of the operation of local and regional identity
in a global era.
My academic career has well equipped me, with a 1st Class BA (hons) and MA with distinction in Art
History. This project uses conceptual tools that I developed a critical engagement with during my Masters
degree while studying topics such as Visualising Conflict, and Landscape, Space and Place. My proposed
supervisory team includes expertise in art history and visual culture, histories and theories of
regionalism, and critical ecology. Being based in the Department of Cultural, Media and Visual Studies
will enable a productive dialogue with those engaged in theoretical and critical studies of media, the
visual culture of protest, performance and street theatre.